Digital Restorative Approaches in Wales

The overall aims of this research are to explore stakeholder experiences of the use of digital technology for the delivery of Restorative Approaches in England and Wales, explore how co-production and trauma-informed approaches can shape digital RA's, plus identify best practice and propose a model to aid practitioners in determining whether and how technology should be used.